Migrations of the Massive: The Predictability and Perils of Woolly Mammoth Hunting in the Upper Palaeolithic of Northern Eurasia

The quest to find food was one of the biggest challenges facing Upper Palaeolithic humans during the last European ice age c.50,000-20,000 years ago. Access to woolly mammoth meat, and critical fat supplies in particular, appear to have played a role in this as their remains are found widely at sites in central and eastern Europe and sometimes in very large quantities. However, hunter-gatherers typically opt for predictability of food supply rather than simply maximising returns, and the status of mammoth as a food staple or food supplement hunted as-and-when depends critically on their dependability as prey. Could hunters have targeted predictable seasonal migration routes that reliably produced huge quantities of food at specific times of the year suggesting a food storage economy, or were mammoth movements less predictable, requiring encounter-based approaches to hunting that are inherently less certain and more risky as a source of food implying they may have provided only the occasional food bonanza? This research will answer this question by reconstructing the seasonal mobility patterns of mammoth preyed upon by Gravettian humans and, in-so-doing, provide a platform for reinterpreting the role of the woolly mammoth in Palaeolithic subsistence.

This research will investigate the predictability of woolly mammoths as an Upper Palaeolithic food resource by reconstructing the seasonal mobility patterns of mammoth preyed upon by Gravettian humans at sites in central and eastern Europe. The aims are to:

* Use paired strontium and oxygen isotope analysis of woolly mammoth tooth enamel to identify seasonal patterns of change. Samples for isotopic analysis will be prepared in Exeter and analysed at the National Oceanography Centre in Southampton. Strontium measurements will be made using LA-MC-ICPMS resulting in high resolution data capable of detecting rapid movements. Samples will derive from both museum collections and ongoing archaeological excavations.
* Use existing (and where necessary original) strontium basemap data to reconstruct seasonal mobility of mammoth prey
* Collate existing ecological and isotopic data on woolly mammoth to contextualise the new mobility data collected in this project and broaden knowledge of the behaviour of this extinct species
* Reinterpret the role of the woolly mammoth in Palaeolithic subsistence, drawing on the theoretical literature for optimal foraging strategies, resilience theory, and opportunistic "encounter-based" vs planned "sit-and-wait" hunting strategies in hunter-gatherer societies.

The selected candidate will help shape the project by identifying suitable sites for analysis, taking advantage of the supervisors existing contacts and collaborations in central and eastern Europe.